Urban mobility transitions: comparing the capacity of municipal governments for transformative experimentation in Bristol, New York and Singapore

Despite two decades of policy commitment to sustainable mobility/transport in cities around the world, the dominance of the private car and greenhouse gas emissions have remained remarkably stable in many urban mobility systems. Experimentation (trials, pilot and demonstration projects) has been posited as a form of governance and approach to public policy that has potential to break this institutional inertia, by allowing for opportunities to test innovations on the ground and accelerate learning processes. This PhD project compares the capacity of municipal governments, who still control the mobility system to a considerable degree, to pursue experiments that have demonstrated 'transformative' impacts (resulted in 'upscaling', policy or organisational change). The research aims to contribute to theoretical development that can explain why such capacity differ in cities, by studying the development and innovation undertaken in three case study cities (Bristol, New York and Singapore). The cities are chosen to represent different degrees of municipal autonomy, as multi-level governance (e.g. local-national government dynamics) is hypothesized to have a major influence on capacity to pursue transformative experimentation. The research examines the reconfiguration of mobility systems in Bristol, Singapore and New York over a 20-year time period, and traces trajectories of experimentation in four segments of the mobility system (bus services, cycling, street space and electric vehicles), including in-depth study of 4 experiments in each case study city to assess their long-term transformative impact. The empirical material draws on three fieldwork periods, analysis of policy documents and 66 semi-structured interviews conducted with municipal government, private sector and civil society organisations. The Research Impact Ambition is to produce analytical frameworks and empirical insights that can be used to provide practical recommendations for municipal governments on how to pursue experimentation more effectively, allowing for capacity-building assistance, as well as recommendations for funding bodies (national governments, European Union, etc).